Increasing Researcher Use of Large Scale Social Surveys in the Social Sciences through Teaching and Support

The use of quantitative methods is an integral part of the social science researcher toolkit. Knowledge of how to conduct basic quantitative analysis can enhance a study and complement other qualitative studies as well as being an aim in itself. However, the quantitative research capacity in many areas of social science is poor and needs to be strengthened, especially in the current age of targets and league tables that highlight the ubiquity of quantitative methods.

The aim of this project is to increase the capacity of UK researchers in Sociology and Criminology to use quantitative methods in both their teaching and research. Aimed at academics across the career lifecourse the activities will be available to social scientists at both the University of Southampton and in other academic establishments.

Many researchers do not use quantitative methods at all in their research and, by association, in their teaching as well. This breeds suspicion of these techniques in the students they are teaching as well as limiting the scope of research that can be conducted. This project will increase the capacity of researchers to conduct quantitative analysis through providing simple ways to teach quantitative methods, embedded within substantive courses. Learning about these methods outside of a normal quantitative course shows students how techniques can be applied, while the 'non-quantitative' instructor will learn these techniques through instruction themselves.

Teaching packs will be produced that can be used either off-the-shelf in other educational establishments, or modified to fit the learning outcomes of the specific module within which they will be used. These will consist of computer worksheets for the students, teaching notes for the instructor and further activities that can be completed to enhance the instruction. The focus of the packs will be on the analysis of large scale social surveys such as the British Crime Survey and the Labour Force Survey. These are resources that are underutilised and can provide answers to important questions about the way we work and the world around us.

In order to underpin these teaching packs, workshops that cover basic quantitative analysis of large scale social surveys will be given. One workshop will focus on the British Crime Survey, while the other on the Labour Force Survey. These will ensure that researchers who are using the teaching packs are fully confident in doing so. The workshops will also equip these researchers with the skills to conduct their own research or to move onto more advanced quantitative methods courses. During these workshops the researchers will be encouraged to work on their own research, with the support of the investigators on the project.

A final aspect is support for the researchers after the workshops are completed. Many courses rather abandon the participants after the teaching has finished, leaving the participants at a loss if they encounter any problems. A quantitative specialist will offer one-to-one support to those undertaking research using new methods and who have attended the workshops, as well as supporting researchers in the University of Southampton. From the workshops and the support a network of researchers who are using quantitative methods will be formed in order to give peer support.

Overall the project aims to increase the use of quantitative methods in both teaching and research, improving the skill level of interested researchers and helping, in a small way, reduce the skills gap in the social sciences with regard to statistics.

Potential impact
This project has many beneficiaries, both in the short lifespan of the project as well as in the longer term.

In the short term the major beneficiaries will be the researchers who use the teaching packs to enhance their quantitative knowledge and who attend the workshops on the related topics. Their skill set will be enhanced and there will be extra opportunities in their studies to include quantitative methodologies either alongside their usual methods or instead of other research methods. This will improve the research offering and potentially enhance promotion efforts. For those who concentrate on teaching (rather than research) the enhanced modules that will be implemented will also have benefits for their academic practices and personal development.

Related to this, students in the various institutions will benefit from stronger faculty knowledge of quantitative methods. This will aid the development of those in these institutions who are interested in quantitative methods, as well as other students who benefit from the use of the teaching packs. This translates into better employment prospects for these students.

In the longer term the UK social science research community will benefit through having a broader range of research outputs, with quantitative and mixed methodologies being used in greater proportions. This will engender further studies using these methods due to the knock-on effect of researchers reading articles utilising different methods.

The improvement of quantitative methods provision through researchers having updated skills will aid the development of undergraduate and postgraduate teaching of these methods, which in the longer term will benefit the UK academic community and the economy as a whole.

Academics within the social sciences will be interested in the success of the project as an indicator of the possibilities in improving methods knowledge. This constituency will learn about the project through the dissemination activities as well as through the researchers who participate. The ideas behind this project are transferable to other disciplines and this will be encouraged where possible.